Supporting the development of positive parent-child relationships across diverse contexts

Currently, more than 40% of children living in low- and middle income countries (LAMICs) risk not meeting developmental milestones by the age of 5 years, mainly due to poverty and health factors. Early positive and nurturing parent-child relationships have been shown to help children overcome these challenges, warranting research attention towards understanding how to best support the development of these relationships. However, few measures exist that have been shown to reliably capture aspects of the parent-child relationship quality in ways that are culturally valid. Even fewer studies using such measures have involved longitudinal, large-scale study designs that allow for more robust findings to inform intervention approaches relating to parent-child relationships. This is especially crucial in vulnerable communities such as refugee populations, who often face unique sets of challenges due to socio-political factors.

During my PhD, I used a novel online observational tool to assess the parent child relationship quality in two nationwide samples of families with young children in England and Hong Kong. Within a larger study, I analzyed these observations alongside data garnered from different informants and time points, successfully identifying aspects of parent and child characteristics that were associated with positive interactions, such as parent psychological wellbeing and children's self-regulation abilities. Building on the skills and knowledge gained from my PhD, I plan to extend the impact and scope of this work during this fellowship by integrating this knowledge into a future longitudinal, cohort-design study involving refugee populations in Malaysia. As such:

This fellowship would allow me to join the Children of the 2020s group, which is the first longitudinal, birth cohort study in England in twenty years. Within the team, I will expand on the skills I obtained during my PhD by gaining knowledge and training in longitudinal, cohort design study management. I further aim to draw on the expertise of three leading research groups to support the development of the skills necessary to run an innovate longitudinal study in Malaysia. These professional networks would also allow me to establish myself as an emerging researcher in the field of global child development.
The fellowship would also support a site visit to a leading Malaysian university, during which I will engage in discussion relating to establishing a cohort study within refugee populations with local stakeholders and researchers. This will strengthen my foundational relationships with relevant communities by building trust and establishing initial relationships. I also plan to support the production of a toolkit on the implementation of parent-child observational paradigms in these unique settings.
I plan to use the fellowship to disseminate my prior research within the academic community through the publication of papers and attendance of conferences.
Beyond the academic community, this fellowship will allow me to communicate aspects of my research highlighting the role of parents and children in contributing to a positive caregiver-child relationship to families. To achieve this, I will co-organize a conference within the host research institution that will bring together interdisciplinary insights on global child development and family research, with a public engagement element.
Altogether, this fellowship is an ideal stepping stone for me to integrate my existing research with the foundations for future work to further the field of global child development research.